How is "credibility" made? A genealogy of UK Border Practices, 1914 - 2009

How does the UK Home Office "do history" today? How have the Home, Colonial and Foreign Offices "done history" in the past? "Credibility" is a concept in British immigration often taken at face value but actually in need of historical analysis. My PhD investigates the development of "credibility" as notion that organises race, gender and criminality into governmental policies for deporting people in the U.K. to former British colonies. "Credibility" is central in legal sources of "refugee status determination" and since the 1990s part and parcel of a discourse about credible characters and authentic documentary evidence. My project sets out to historicise the authority given to Home Office caseworkers to validate or discredit life histories in relation to histories of British late colonial governance, decolonisation and post-war immigration controls. The project contextualises the provision of expert witness reports by today's Area Studies scholars to Asylum Tribunal Courts about asylum seekers' countries of origin within a wider genealogy of the production of academic knowledge and government policies relating to former British colonies.
In addition to offering an account of "credibility" based on caselaw, legislation and parliamentary debates, my project parses how "credibility" discourse has been challenged and reformulated by very different kinds of campaigns and everyday interactions with British immigration controls. How have both racist and anti-racist groups - including imperialist white feminists, Colonial Service pensioners, New Commonwealth immigrants and refugee rights activists - rendered the "credibility" of migrants, of the immigration system, and of the British Empire's legacies?
Ultimately, my project asks how the political language in which we register the history of British colonialism relates to the depoliticisation (within the five categories of the Refugee Convention) and subsequent criminalisation of economic migration to Britain from former British colonies. This project will historicise the separation between "genuine" asylum-seekers and "fraudulent" economic migrants, a binary now considered the hallmark of 'postliberal' political discourse.